LastMeet: Decisions without boundaries

LastMeet is a cloud based software platform that has reinvented the meeting: Meetings are about ideas and decisions, not just about bringing people together in the same location at the same time. While providing a unique environment designed to cultivate the best in conversation and ideation, LastMeet helps teams organise meetings without the boundaries of time or location, with the inclusion of agendas, exchange of ideas from all members, unbiased participation, definition of actions and decisions, with all data and discussions recorded and stored for review at any time without the hassle, and perfectly suited to your individual schedule. LastMeet reduces the overhead of conventional meetings thus saving time and money by allowing teams to interact without a dependence on time, location or communication medium.